MBE growth of high quality single Quantum Dots.

"Indium Arsenide self assembled quantum dots are one of the most promising candidates for use as qbits in quantum information processing. Whilst excellent results have been achieved on single quantum dots, scalability to more complex device requires accurate control over both the spatial position and emission wavelength. This will be achieved through electron beam lithography and patterning of semiconductor surfaces and subsequent growth of quantum dots in nanoholes. Detailed studies of the processing parameters and their effects on the optical quality, controllability and reproducibility of qyantum dots and device structures will be investigated."